Blood Pressure Monitoring Automated Data Capture From Patient

We need a patent agent / lawyer will be able to analyse and research the key points of the idea in discussion with us so that we can develop the idea to ensure that it fulfills the criteria for a successful patent application.